Probing the skeletal stem cell niche through functional investigation of Prx1 expressing cells.

Using current knowledge, this project aims to address the possibility of a tissue resident Prx1 expressing Skeletal Stem Cell using an integrated developmental biology and stem cell approach. Elucidation of the location and constituents of the skeletal stem cell niche his may open the door for novel pharmaceutical development that can target the stem cells in vivo for tissue formation, allow duplication of the niche ex vivo for stem cell investigation, or generate therapies for dysfunctional niches that occur due to disease or aging.